Understanding how uveal melanoma cells render themselves invisible to- and manipulate the immune system to survive within the eye and liver

Summary:
Background: Uveal melanoma (UM) is the most common primary intraocular malignancy in adults. Despite excellent local control of the eye cancer, ~50% of patients develop fatal hepatic relapses, usually <1 year. Metastasizing UM (mUM) are associated with molecular features, including loss of one copy of chromosome 3 (monosomy 3) and a mutation of BAP1 (BRCA1 Associated Protein 1). They have a unique immunosuppressive microenvironment with limited immune cell infiltration. mUM can evade immune surveillance via multiple mechanisms, including downregulation of inhibitory checkpoints (e.g., PD-L1) and the production of molecules, e.g., transforming growth factor-beta (TGF-B), interleukin-10 (IL-10) and indoleamine dioxygenase 1 (IDO-1), which play a tumour-promoting role by suppressing anti-cancer cell immune responses. Studies have identified specific genetic changes that contribute to this unique immunosuppressive landscape - e.g., monosomy 3 and polysomy 8q are associated with an M2 (pro-tumorigenic) macrophage influx that is enhanced by BAP1 mutation, promoting mUM cell survival. Mutations involving the loss of expression of class I major histocompatibility complex (MHC) molecules have also been identified, which are critical for presenting antigens to cytotoxic T cells and without which UM cells effectively evade immune recognition and destruction.
Unlike skin melanoma, there is very limited response to current immune checkpoint inhibitor (ICI) therapy in mUM patients. Recently studies suggested that SOCS1 is a potential predictor and mediator of 'unlocking' an immune response in mUM. Patients demonstrating some response to ICIs showed higher mRNA expression levels of SOCS1 and MHC Class II molecules, HLA-DRB4, and HLA-G. These results suggest there may be a baseline UM-response-signature enabling ICI stratification in mUM patients.
Objectives: Using novel and detailed HLA analyses provided by our industrial partner (AstraZeneca), we will define HLA and SOCS1 profiles for UM patients with known clinical/ genetic features.
Novelty: Only one small study of 6 mUM samples has examined HLA- and SOCS1 profiles to date. Through collaboration with AstraZeneca and our combined bioresources, we aim to better understand and unmask immune surveillance mechanisms in mUM.
Timeliness: Several agents are in development to enhance cancer cell SOCS1 expression; the aim is to improve efficacy to ICIs in unresponsive tumours, like UM.
Experimental Approach: Immunohistochemistry, including Visiopharm software assessment, will be used to identify patient subgroups based on HLA/SOCS1 profiles and analysed with respect to genetic/chromosomal aberrations. Further in-depth cellular pathway analysis and inhibitor response will be explored using a panel of UM cell lines in 2D/3D culture with appropriate end-point assays.